Nano-enabled Infection Control Catheter (NICC)

Hospital Acquired Infections (HAIs) cost the NHS £2bn per annum and are a leading cause of
death. The project aims to develop methods to impart antimicrobial properties to an important
class of materials, which come in contact with patients and via which pathogen transmission
occurs most frequently. The SME aims to do this by utilising the expertise of a world leading
university and a specialist manufacturer through subcontract. Route to market is provided by
multinational suppliers of medical devices. The latest technologies, covering the nano to
macro-scale, will be employed and a multidisciplinary team of chemists, biologists and
engineers will tackle the significant challenges in this exciting project.